Foundational Understanding of the Behaviour and Limitations of Generalisation Bounds

PAC-Bayes theory has produced a variety of non-vacuous generalization bounds for highly over- parametrized models where classical theory had previously failed. Nevertheless, these bounds can still be very loose. We propose to investigate the tightness of existing bounds under artificially constructed distributions and whether their tightness correlates with certain properties of the underlying data- generating distribution such as noise or smoothness. If such properties are discovered, we will attempt to leverage this knowledge to construct tighter bounds which may in turn inspire new algorithms. This will be accompanied by an empirical study of what properties are reasonable to assume of naturally occurring distributions. Practical considerations of any new algorithms will be explored, along with an investigation of the possible loss in performance as approximations are introduced. Ultimately, we propose to address the foundational question of whether there is inherently a limit to any approach that makes no assumption on the data-generating distribution.